Pride, Passengers and Personnel: Collecting LGBTQ+ Experiences in and on London's Transport in the 1970s and 1980s

This PhD will focus on experiences of London Transport staff and passengers during the 1970s and 80s which saw growing LGBTQ+ visibility and increasing workplace protection of minorities through legislation. The project will reflect on how London Transport managed such issues, including examining intersectionalities within LGBTQ+ groups. Passenger experiences will enhance understanding of how LGBTQ+ people used public transport, whether as an amenity, a site of potential encounters, or something to be negotiated with anxiety. The project will explore contemporary collecting practice as a research method for uncovering neglected histories, and the ethical and practical implications for museum collecting policies.